Improving the efficiency of care with non-contact vital sign monitoring

This project helps address a key issue within the provision of acute care. This issue, which affects the UK and much of the developed world, is the shortage of skilled nursing resource. The project proposes to address this issue by using innovative video camera based digital health technology for vital sign monitoring of patients who currently have their vital signs recorded periodically by nursing staff. The non-contact monitoring of vital signs will free up considerable time for other nursing tasks, help to avoid potential safety issues which might arise from either missing a set of readings (owing to other pressures) or mis-recording them. Finally, the technology offers the opportunity to increase the frequency of monitoring above that which manual methods currently provide and also to leverage powerful digital health tools (such as machine learning and data analytics), which will help optimize the deployment of nursing staff and potentially increase safety levels further.